University of Plymouth and SAWIE Limited AKT3

Evaluating the feasibility of developing a comprehensive tool for traceability in the net-zero supply chain for sustainable cotton fibre -- a farm to fashion intervention.